Twin motor, zero emission powertrain for commercial workboats

A consortium formed by Ecomar Propulsion with SERCO and the Universities of Exeter and Plymouth are working on a joint project to remove 1 million tonnes of CO2 from the marine industry within 10 years.

The project will rapidly electrify and de-carbonise highly polluting marine workboats using powerful twin engines using only electricity and hydrogen as fuels. This is a major step in the move towards sustainable economic recovery and resilience of the maritime sector.

The project will help to create new high value jobs in the green economy and assist in making a positive balance of trade calculation for the UK. The group aim to maximise the speed of Britains shift towards a green economy and push towards a net zero carbon shipping industry.

British innovations from this project will provide growth in high value engineering and manufacturing jobs in some of the UK's most deprived regions and aims to replace dirty industries in a bid to prevent climate change. The project will help to develop the wider UK "Green" supply chain and makes the UK a leader in an increasingly dynamic sector.

Non-polluting propulsion will rapidly reduce maritime carbon pollution and prevent job losses. Changes to major industrial sectors like shipping are the foundation for clean economies of the future. This project helps drive a critical change of emphasis from fossil fuelled economies to a green economy.

Building on the UK's existing expertise, this project will deliver world class, fully functional machines, capable of operating reliably in the most dangerous environments.

Outputs will drive valuable intellectual property, new industrial growth and a major increase in UK maritime manufacturing activity and global progress towards net zero.